Resonance energy transfer in complex systems

Recent efforts have been made to develop exotic systems designed to facilitate artificial photosynthesis, and with this, a necessity has arisen for theoretical models suited to accurately describing such systems, beyond historic descriptions such as Förster's original model of energy transfer, which is sufficient for simple donor-acceptor interactions but which fails for more complex arrangements. This research aims to develop, from fundamental interactions in the formalisms of macroscopic quantum electrodynamics, more generalised theoretical frameworks capable of representing multi-donor-acceptor systems in customisable arrangements and geometries. This first-principles approach will then serve as a subsequent foundation for the pursuit of systems exhibiting interesting and unexpected behaviours. Due to the significant changeability of such models dependent on the parameters applied; algorithmic optimisation could be utilised open- mindedly to obtain the parameters of desirable exotic systems. Following the description of such a system, both qualitative and computational endeavours will be made from a chemical physics standpoint to predict physically feasible real-world systems adhering to the required parameters, with the ultimate goal of describing synthesisable, desirable systems for applications in artificial photosynthesis, other alternative energy solutions, or additional currently unexpected purposes.